Class of 2020 - Using novel peer accreditation processes of professional skills to upskill graduates

University and college graduates are severely negatively impacted by Covid-19 and face a difficult job market ahead in a challenging economic environment. To prevent a 'lost generation', the classof2020 project enables a community-led response. Businesses, organisations and furloughed professionals and workers will be able to share training and development/ materials/opportunities with graduates, unlocking knowledge that is otherwise not productively used. Graduates will be able to access learning for free and exercise their current skills/ upskill further in a self-directed and highly scalable way. Through a peer-accreditation process that draw in professionals, they can prequalify/ accredit their skills development. When the economy bounces back, this shortens time to hiring and shortens post-hiring training time, allowing graduates to reach enhanced productivity faster. The project leverages existing contacts with colleges and universities to reach ca 600,000 graduates.